University College London and FCB Studios Limited

To develop an International Environmental Architectural Design Handbook to empower local designers to create resilient, low carbon buildings. A combination of the latest climate predictions and localised knowledge of design drivers will be embedded.